Molecular pathways that coordinate telomere maintenance and DNA repair machineries

During DNA damage repair it is crucial for cells to distinguish between broken DNA ends and natural chromosome termini, telomeres. DNA breaks are normally repaired by re-joining of broken ends or recombination, while telomeres are maintained by telomerase. Healing of broken chromosomes by telomere additions as well as applying DNA repair mechanisms to telomeres lead to genome instability associated with human ageing, genetic disorders, and cancer.
In my prior experiments I discovered a pathway that regulates baker‘s yeast telomerase in response to DNA damage. Intriguingly, the regulation had an opposite effect on telomerase at broken chromosomes and telomeres: telomerase was inhibited at DNA breaks but stimulated at telomeres, suggesting that this regulation might play a key role in the ability of cells to distinguish between telomeres and DNA breaks.
I propose to further dissect the novel regulatory pathway of telomerase regulation and address its biological significance in yeast, and also to test whether similar mechanisms are present in mammals as both Pif1 and telomerase are conserved from yeast to humans. This research has important implications for approaching human health problems associated with genome instability, such as normal human ageing, multiple genetic disorders, and especially for understanding cancer cause and therapy.

Technical abstract
Double-stranded DNA breaks (DSBs) are normally repaired by ligation or recombination. Aberrant healing of a DSB by telomere addition can cause terminal chromosomal deletions associated with human ageing, genetic disorders and cancer. Previously, I established that activation of the Mec1-Rad53 DNA damage (DD) signalling pathway leads to phosphorylation of the telomerase inhibitor Pif1, which then promotes telomerase activity at telomeres but inhibits telomerase at DSBs. The PIF1 phospho-site mutation pif1-4A specifically abrogates DD-induced effect on telomerase, while keeping the normal Pif1 function intact. Therefore, DD signalling acts via Pif1 to modulate telomerase to become telomere- versus DSB-specific.
To establish and define the mechanistic link between telomere synthesis and the DD response and to test the evolutionary conservation of this regulatory pathway in mammals I will
1. Elucidate the mechanistic role of Pif1 phosphorylation in response to DD for its function in telomerase inhibition at DSBs by A) comparing Pif1/Pif1-4A protein-protein interactions and their dynamics in response to DD (protein immunopurification+MassSpec), B) identifying modulators of Pif1 activity at DSBs via genome-wide genetic screens for pif1-4A suppressors and C) defining the role of Pif1 in dynamics of protein composition at DSBs (ChIP of known DSB-localizing proteins).
2. Dissect molecular mechanisms involved in telomere extension in response to DD by investigating the dynamics of the telomere-capping Stn1-Cdc13 complex and telomerase (ChIP and CoIP) and addressing the possible role of previously identified Stn1 posttranslational modifications in this dynamics.
3. Address whether the link between telomere elongation and the DD response plays a key role in telomere integrity and genome stability by assaying PIF1 and pif1-4A for telomere integrity under conditions of limited telomerase (cell viability/senescence test) and for telomere protection upon DSB induction (DSB-telomere fusions quantified by qPCR).
4. Determine the evolutionary conservation of Pif1 function and its regulation in response to DD in mammalian cells by analysing mammalian Pif1 phosphorylation in response to DD (MassSpec) and localization to DSBs (immunofluorescence).
Uncovering the mechanistic basics of the Pif1-dependent inhibition of telomerase at broken DNA ends, but not at telomeres, during the DD response opens a gateway to our understanding of how cells coordinate DNA metabolism pathways to promote genome stability. This research not only addresses one of the fundamental questions in basic genome biology but also has important implications for approaching human health problems associated with genome instability, such as normal human ageing, multiple genetic disorders, and especially for understanding cancer cause and therapy.